Precision measurements of B->DDX and b->sll processes at LHCb

Analyses of B0 -> K pi mu mu and related decays using the LHCb detector at CERN's LHC, have revealed a > 4sigma tension with the SM that is compatible with the existence of a new vector-particle. As such decays proceed via a quantum-loop transition, they are sensitive to heavy new particles which may be impossible to create directly at the Large Hadron Collider (LHC). Although these measurements constitute a significant deviation from the SM, claiming a genuine discovery of a new fundamental particle could be hindered by unexpectedly large non-perturbative effects of the strong-force (hadronic effects). These effects can influence the properties of B0 -> K pi mu mu and related decays, mimicking the presence of a new particle. In light of both the tension with the SM and the sensitivity of B0 -> K pi mu mu and related decays to the effects of new physics phenomena, further exploration of such transitions is imperative. The large number of B-meson decays amassed by the LHCb experiment has resulted in nothing short of a revolution in the field of particle physics. The current experimental precision has started to challenge even the most basic of assumptions in SM predictions, including calculations of the strong force that until recently were considered state-of-the art. The only way to effectively analyse such larger datasets is to make use of Bristol's extensive amplitude analysis expertise combined with Advanced Machine Learning techniques. The nature of these complex amplitude fits are a computationally intensive task that maximally benefits from highly parallelised computing systems such as Graphics Processing Units (GPUs). The PhD candidate will spearhead the development of the first amplitude fit framework for 4-body rare B-meson decays that relies on GPUs.